Leeds Beckett University and Professional Game Match Officials Limited KTP 24_25 R2

To enhance and grow the Equality, Diversity and Inclusion (EDI) provision at PGMOL and beyond, to strengthen internal capabilities and diversify income streams. Utilise new know-how and the appeal of elite football for commercial advantage, securing additional funding in other sectors and sports.